Coherent Control of Spin Qubits in High Density Quantum Dot Arrays in Silicon

Computing power has increased exponentially in the last sixty years, all due to the continual improvement of the transistor, the building block of the computer. However, we are now starting to see diminishing returns on advancements in transistor technology. To overcome this, we must look to new sources of computational power, and quantum computers provide a promising solution to this. Quantum computers take advantage of quantum phenomena such as superposition and entanglement, this enables a speed-up for specific computational problems that even the best supercomputers would not be able to solve in a millennium. The quantum bit or qubit, the building block of a quantum computer, is used to encode information similar to how a bit is stored on a transistor. Various physical realisations of qubits, analogous to transistors, have been developed such as superconducting electronic circuits, atomic ions, particles of light and artificial atoms in silicon called quantum dots. With realisations of single qubits now becoming commonplace, research is shifting focus to building systems of multiple qubits. In this project we look to construct the first iteration of a three-by-three grid of qubits using silicon quantum dots. This presents a challenge due to the fragility of qubits, interactions between a qubit and its surrounding environment can lead to the loss of its quantum state. Therefore, adding multiple qubits together will present a challenge in mitigating their influence on one another, while maintaining individual control over each qubit such that they can carry out quantum computations. We will make use of the same processes that are used to make conventional silicon computer chips so that these qubits are compatible with existing industry for mass scale production.

Potential impact
The first and most important impact of our Centre will be through the cross-disciplinary technical training it provides for its students. Through this training, they will have not only skills to control and exploit quantum physics in new ways, but also the background in device engineering and information science to bring these ideas to implementation and to seek out new applications. Our commercial and governmental partners tell us how important these skills are in the growing number of people they are hiring in the field of quantum technologies. In the longer term we expect our graduates to be prominent in the development of new technologies and their application to communication, information processing, and measurement science in leading university and government laboratories as well as in commercial research and development. In the shorter term we expect them to be carrying out doctoral research of the highest international quality.

Second, impact will also flow from the students' approach to enterprise and technology transfer. From the outset they will be encouraged to think about the value of intellectual property, the opportunity it provides, and the fundraising needed to support research and development. As students with this mindset come to play a prominent part in university and commercial laboratories, their common background will help to break down the traditional barriers between these sectors and deliver the promise of quantum technologies for the benefit of the UK and world economies. Concrete actions to accelerate this impact will include entrepreneurship training and an annual CDT industry day.

Third, through the participation it nucleates in the training programme and in students' research, the Centre will bring together a community of partners from industry and government laboratories. In the short term this will facilitate new collaborations and networks involving the partners and the students; in the long term it will help to ensure that the supply of highly skilled people from the CDT reaches the parts of industry that need them most.

Finally, the CDT will have a strong impact on the quantum technologies training landscape in the UK. The Centre will organise training events and workshops open to all doctoral researchers to attend. We will also collaborate with CDTs in the quantum technologies and related research areas to coordinate our efforts and maximise our joint impact. Working in consort, these CDTs will form a vibrant national training network benefitting the entire UK doctoral research community.